Building the world's first electronic dulcimers

Jambalom has designed and is building a new product line of melodic and percussive instruments that are not existing in the musical instrument market yet. At the heart of our instruments lies a new sensor technology invented by Jambalom and its partners. This makes it possible for the creative musicians to play very expressively from ultra-soft touches to hard hits and the instrument will respond accordingly. This product offering of multiple musical instruments will gradually increase and be complemented with software products.

We are currently working on finishing our first pre-production prototype of the role model for our musical instrument product line and designed a corresponding sound library software. This instrument family is a novelty in the musical instruments market that will enable a new way of percussive playing that can inspire a big range of musicians from drummers through percussionist, music producers, DJs and instrumentalists to produce more experimental and versatile music.